DiaDEM+: AI-Driven Discovery for Organic Semiconductors

**DiaDEM** is a cloud-native platform that radically accelerates the discovery of new organic semiconductor materials; key enablers for next-generation displays, flexible sensors and printed solar panels. The platform has three key offerings: i) an exhaustive molecular database with optoelectronic properties, ii) cloud-based advanced property simulations that are user-friendly (click-and-compute), and iii) procurement of any molecule on the platform directly to the lab. This has the potential to reduce materials discovery R&D expenditure and waste by up to 80 %.

This project, **DiaDEM+**, goes further; combining a massively expanded molecular database with intelligent AI guidance and instant in-browser property predictions, offering an expansion that will help researchers, startups and industrial R&D teams move from concept to prototype in days rather than months or years.

Over the course of this project we will:

* **Expand our curated database** from 50 million to 65 million experimentally calibrated molecules -- these molecule will be chemically novel cores but highly synthesisable, granting significant opportunities for radical discovery and better patentability.
* **Embed an AI assistant** that translates material requirements, such as "deep blue OLED emitter that is soluble in water" or "prioritise photostability", into optimised search workflows, surface recommended analogues and highlight procurement-validated candidates.
* **Deliver a "Draw-and-Compute" module** enabling users to sketch or modify molecular structures (analogues) directly in their browser and receive quantum-level accurate predictions of key optoelectronic properties in seconds. This directly addresses the traditional experimental R&D workflow.

By integrating these innovations into a single intuitive interface, **DiaDEM+** removes the need for specialist computational chemistry teams, lowers the barrier to entry for SMEs and academic labs, and cuts materials-discovery costs by up to 80 %. Pilot studies with UK-based semiconductor and clean-energy researchers will validate performance, ensuring that the platform delivers reliable, reproducible results.

This project supports the UK's strategic goals for semiconductor innovation and Net Zero by speeding up the development of materials for energy-efficient displays, low-cost solar technology and environmental sensors. Faster discovery cycles and reduced experimental waste also mean lower carbon footprints for R&D programs. By the end of our six-month development phase, **DiaDEM+** will be a fully integrated, production-ready tool, strengthening the UK's position as a global leader in sustainable materials and semiconductor innovation.